Precision Flavour Physics Meausrements with the ATLAS Detector

Precision measurements in known sectors of the Standard Model can pinpoint discrepancies with respect to its predictions, therefore producing indications of new physics phenomena. The Flavour sector is one of the richest well-modelled precision domains where hints of discrepancies are being actively investigated. Thanks to the high luminosity provided by the LHC, the ATLAS experiment can achieve unprecedented precision in some of these measurements. The Sussex ATLAS group is currently involved in the search for the very rare disintegration of B mesons into two muons, as well as exploring lepton flavor violation-related observables. Ondrej will participate to the Sussex ATLAS group analysis activities, building on the experience of the existing analyses in the flavour sector and additional indirect searches for new physics. The efficient collection of large samples is the foundation to the detection of such effects with sufficient statistical sensitivity. Ondrej will therefore participate also to the development of the upgrade of the ATLAS event selection system (Trigger) High Luminosity upgrade.